cyber1

As the internet retail market grows, it is key for us to be able to satisfy orders as quickly as possible without tying up too much money. This will enable us as a small independent to compete with large corporates. Customers will be able to see and track any orders, and receive them as quickly as possible. Stock is not needed to be held on site and our buying power will ensure that our prices are extremely competitive.